A Brand New Sense: the use of movement sonification by older adults for physical activity

A Brand New Sense (BraNeS) aims to create a digital tool that makes movement fun and aids creative expression and intergenerational exchange within the user's home setting and/or community environments. Just like anyone else, when they exercise, old people experience important health benefits. They are able to move better, accomplish daily and routine tasks easier and experience a positive shift in their mood. However, a major challenge is how to get people to become active in a way that they enjoy. Research has shown that a combination of movement and music is enjoyable, and people are more likely to adhere to exercise programmes that involve music. Studies have also shown that the social dimension of physical activity is an important factor of enjoyment. BraNeS explores the use of movement sonification as a form of physical activity that combines creative expression and social interaction. Movement sonification is the synchronous production of sound and movement through a digital device. It is an emerging practice which, on the on hand, is spreading within youth and music subcultures through new products aimed at primarily young audiences. It is also being tested within health and clinical settings for the treatment of health conditions and/or the improvement of physical performance. Through developing an existing prototype, BraNeS capitalises on this trend, in order to develop an intuitive, affordable and accessible tool that can be used in the user's living environment and increase mobility, aid creative expression and encourage intergenerational social interaction.